ESB – Manufacturing Process Innovation

ESB Developments, a dynamic, UK-based SME, specialises in the development and
commercialisation of innovative health products. The team has many years’ experience of
working in the area of Vitamin and PUFA (Polyunsaturated Essential Fatty Acids) nutrition
and has a strong track record in the development and commercialisation of novel products,
particularly those suitable for vegans and vegetarians.
ESB’s portfolio includes Opti3, an award-winning Omega-3 product suitable for vegans and a
range of other unique nutrient supplement products developed specifically for non-meat
eaters.
In the proposed proof of concept project, ESB intends to evaluate the feasibility of developing
a new source of an essential nutrient molecule utilising a novel and innovative approach. The
company will work with UK-based partners to explore potential sourcing and processing
options that have the potential to support rapid scale-up and launch.
A successful project would have a transformative impact for ESB as it would improve both
the scalability and potential capacity of this novel product. This would enable it to satisfy a
significant unmet market need and to rapidly capture market share both in Europe and on a
global basis.
This additional revenue would catalyse further investment in UK R&D (particularly to expand
on its portfolio of novel ingredients) and UK-based manufacturing facilities, including
supporting staff.